Rehearsing Death: A Cultural Analysis of Death Procedures in Single Player Role-Playing Videogames

Death is alienated in Global-North societies ruled by informational-capitalist abstraction that is digital. financial, and operation. This project analyses death procedures in single-player role-playing videogames such as The Witcher 3, HITMAN, OMORI, LIMBO and Moon Hunters. This is in order to understand the relationship between grammorised ludic procedures and the necropolitical horizon. The research investigates the potential of game design processes to re-familiar death (as an event) and dying (as a process)beyond alienation. It urges cognizance of and resistance of informational-capitalist necropolitics through the playscapes, game design and interactional mechanisms the RPG videogames offer.